Manchester Metropolitan University and Astellas Pharma Europe Limited

To develop effective personalised treatment pathways based on a redesigned NPD process informed by an embedded big data analytics capability and evidence based strategies to improve patient compliance through added value services.